Prototype Development for Disruptive Laminar-Flow Protein Analytics Device

James Watson, co-discoverer of the structure of DNA, described the role that proteins play in
biological systems by stating that “DNA is the script and proteins are the actors.”
From the behaviour of cells through activity of drugs to the onset of disease, proteins play a
critical role in nearly every biological system. Despite this crucial role, the techniques
currently available for analysing proteins have not changed for several decades; this
technology lag has led to tools that are imprecise, time-consuming, costly or all three of the
above. There is thus a pressing need for new analytical tools for protein characterisation.
Fluidic Analytics is developing a line of products for characterising proteins. Based on a
disruptive technology that exploits the physical properties of mixtures in laminar flow, these
products constitute a fundamentally new way of characterising size, conformation,
concentration and other properties of proteins. By offering combinations of sensitivity,
reproducibility, throughput, ease of use and scalability that alternative technologies are
fundamentally unable to offer, these products are seeking to play a key enabling role in
fundamental science, drug discovery and disease diagnosis.
This project will develop a working pre-production prototype of Fluidic Analytics' flagship
product, the Flow Mk1. Flow Mk1 enables high-sensitivity measurement of concentration and
size of proteins in their natural state to be made in seconds using small volume samples. This
prototype will build on the outputs of a previous TSB SMART PoC project aimed at proving
that the Flow Mk1’s design is compatible with commercial materials and manufacturing
processes. In this DoP project, the design of the Mk1’s injection-moulded single-use unit will
show functional and safety requirements when integrated with a preliminary bench-top reader.
The design of the bench-top reader will then be refined to final pre-production prototype
including an enhanced user-inte